Investigating the effect aortic pathological flow on vascular smooth muscle cell ECM and the consequences for aortic dilation and aneurysm

To better characterize the mechanistic origin of vascular aneurysms, and to propose diagnostic thresholds for the management of clinical conditions such as a bicuspid aortic valve.